DataCube Live - Latent Semantic Indexing for live data streams

Increasingly high volumes of data are being generated and received by major organisations all
the time creating pressures to understand how to interpret it and respond appropriately as well
as the need to categorise and store the data. This process is accelerating with the increase in
data from unified communications, social media and other new sources but the ability of
service delivery organisations to analyse and respond to the data appropriately is becoming
costly or impossible to manage manually. The DataCube system has been developed to
address this problem and has seen significant success when used for legacy data management
within Local Authorities for auto-categorisation, retention policy and security labelling. This
project builds on this platform by applying the technology onto live data streams as well as
static data, including the potential to analyse email, digital voice and social media feeds,
enabling organisations to react quickly to evolving issues, service requests and events,
enabling them to respond approrpiately. Using advanced content analytics, the system will
have the capability to understand the content and priority of real-time unstructured data to
direct it to the appropriate departments for response. This capability has a broad range of
applications including security, law enforcement, emergency services, public services and
marketing where rapid reaction can be critical. The project thus addresses a major unmet
need, that of accurately analysing large volumes of real-time unstructured data, assigning
appropriate categories, security labels and priorities, and enabling the organisation to provide
an effective response with all of the available information. The ability to demonstrate that the
system can accurately and consistently interpret the realtime data without any significant
delay so that it can be responded to with the appropriate priority is key to confidence in the
solution and the business case.